PPE:Pollution in the classroom

This proposal is in response to the EPSRC Partnerships for Public Engagement Tenth call. The purpose of our pilot project is to develop novel, state of the art teaching aids based on sensor technologies. The aim of the pilot project is the development of a reliable, low cost, fast response lightweight ozone detector for pollution monitoring. The cost effectiveness of the Quartz Crystal Microbalance technique provides the opportunity for deployment of multiple calibrated ozone sensors within the classroom.The project will study students' personal exposure to ozone to allow students the opportunity to work alongside researchers and gain an insight into the way scientists work. This project will give students the opportunity to be involved in the collection, recording and analysis of a large, live and relevant set of data using current technology which they would not otherwise have access to. The project will deliver an effective, inspiring and thought provoking set of lessons to year 10 students, furthering their knowledge of science in society.